Increased efficiency and sustainability

Technical abstract
Increasing yield, both intrinsic yield and closing of the yield gap, must be achieved with increased efficiency and sustainability with regard to fertiliser and water input. Increased yield and efficiency in both higher and lower yielding environments, in present and future climates, requires genetic improvements in yield traits per se, as well as in tolerance to abiotic and biotic stresses. We will address two topics with shared objectives across the wheat and other John Innes Centre (JIC), Rothamsted Research (RRes), Earlham Institute and Quadram Institute Bioscience programmes. Both require intensive high throughput field phenotyping, aided by the newly- established unique RRes and JIC facilities for in-field automated phenotyping, focussed on wheat research and employed to evaluate novel germplasm, including donor germplasm, segregating and TILLING populations. We will also further develop our specific automated high throughput field phenotyping methodologies for monitoring wheat performance, the genetic dissection of key traits and the development of improved germplasm. Exploiting these approaches, we will dissect a range of traits using the germplasm and other resources developed within this proggramme. These traits include those involved in tolerance to drought and temperature stress, root and shoot development, crop height, inflorescence and grain architecture, seed size and architecture, root response to nutrient availability, use of nitrogen and other nutrients. The effect of these traits on biomass, and the potential and stability of grain yield, will be quantified.